Radon

A building cannot be considered sustainable unless it is healthy to occupy. propertECO are one of the country's leading experts in the field of radon, the naturally occurring radioactive gas that can seep into buildings from the ground and cause lung cancer in occupants. propertECO will use the funding to create informational videos on the topic to raise awareness of radon so that homeowners, employers and professionals can take steps to ensure buildings do not contain dangerous levels of radon.